Tide Mills UK & Africa (TiMUKA)

The UK was once home to over 200 tide mills, which used water mills driven by flood and ebb tides, in a similar way to inland water mills. Indeed, the first generation of tidal energy is thought to date back to 60AD, at a site on the Thames. The TiMUKA - Tide Mills UK & Africa - project is designed to enable the restoration of historic tide mills in UK, using technologies and civil engineering installation methods that may also be used to install
advanced tide mills in developing countries, starting in Sub Saharan Africa. The project will draw on ground-breaking work by UK leading tidal energy experts, Tide Mills Limited supported by Mojo Maritime, in a challenging programme designed rapidly to deliver clean, renewable and predictable tidal energy at community scale to coastal communities, starting in the UK and Africa, but ultimately world wide.